Getting More From Anaerobic Digestion

This project will enable Symonds Farm Power limited to evaluate how we can maximise the value we derive from the heat, electricity and digestate we produce to offer an innovative new source of Biofuel.